MILK AND HONEY

'Milk and Honey' (MH) micro live-work pod will be a new product in the architecture and construction industry. A one of a kind dwelling that is created using 3DCP technology.
These pods could be a viable answer to alleviating the homelessness crisis in the UK. By providing a microhome for homeless rough street sleepers in high density urban areas. It will have a dual function- as a dwelling and a work/commercial space.
Thus, imbibing social circular economic principles and IAS (apprentice system).

To maximise the potential of 3DCP technology, this project will focus on the early stage of the product development by undergoing exploratory 3DCP test sample(s) to inform how future production of the pod (using 3DCP) can be manufactured offsite as modular elements. A successful test outcome means the 3DCP modular panels can then be transported to site and assembled on site.

The 3DCP test sample(s) will inform the sustainability and cost effectiveness of using 3DCP for micro live-work pods. The product development will address the possibility of these pods to be sited in any landed location e.g. small micro-sites.